The Hub. A unique data ecosystem for curating mature consumer insights to create more effective advertising solutions.

_The Hub_. A unique data ecosystem specifically offering unique mature consumer insights to advertisers to create more effective advertising.

Humbug is an advertising and marketing consultancy wishing to become the go-to resource in the UK for organisations needing to better understand how the mature consumer thinks, feels and behaves, and create more effective advertising to drive their sales and profits.

Our project will create a proprietary data ecosystem which captures, collates, curates and makes available data around mature consumer behaviour, trends and insights, initially from the Health and Wellbeing sector.

_The Hub_ will be a live, dynamic resource continually fuelled by insights from academic research, commercial insight from a panel of mature consumers, open-source data, and in time other commercial partners' data.

_The Hub_ is visionary in that from the outset it is a collaboration between academia (Brunel University) and advertising (Humbug) with shared objectives and beliefs.

The creation of _The Hub_ will enable Humbug to develop a portfolio of unique segmentation and profiling tools, to provide unique consultancy services and insight reports to clients and other non-competitive organisations in the creative services business.

This project provides the tax payer with value for money as it will create new jobs.